CRESS Energy Storage Test Bed Prototype

CRESS aims to apply its flywheel energy storage system to utilise regenerative energy in container handling cranes at ports. Cranes currently waste the braking energy when a
container is lowered but this can be recovered and used in raising the next container to be moved. There are around 10,000 container port cranes worldwide. In order to capture this opportunity CRESS needs to develop a test-bed prototype in order to prove expected fuel savings.
Market feedback shows that existing energy recovery systems do not meet port operators’ requirements. The CRESS design has several novel features that address these concerns.
This project will (i) demonstrate to potential customers that a test-bed prototype CRESS
system can integrate with existing crane systems with no impact on performance (ii) validate energy savings (iii) validate economic estimates for a production model.